Expandable tubular millifluidics for restoring intravascular flow in tissue biopsies

developing a new technology will
require applying for a patent and, most importantly, ensuring that it is not infringing other patents. I believe
that this industry experience demonstrates my strong research, engineering, and investigation skills, which
will be useful during my PhD. While I enjoyed my year in industry, it also made me realise I wanted to do
more research and, as before, keep Biology as part of my career, which is why I am applying for this PhD.
Lastly, the final aim of the PhD project would be to produce a device that could be certified and marketed
to help as many patients as possible. This requires knowledge of international standards and regulations
such that the design does not need major revisions when it reaches the certification stage. I am familiar
with this because of the internship at TTP, my final year project and my current part-time Regulatory Affairs
internship for Respire Diagnostics and believe that this insight will be valuable at each stage of the design
process